Feasibility study into novel new materials for heat tracing applications inside nuclear containment

This project will develop, for application in nuclear power and processing, an electrical heating cable which is capable of high temperature withstand and resistance to irradiation. The cable will be a high temperature type built around a novel self-regulating core material suitable for nuclear application. This self-regulating cable, built on new materials offers significant cost reduction and reduced installation time while offering superior safety credentials as the cable cannot burn out, hence making it safer than the current technology. This new material and technology could be utilised in other areas requiring radiation such as long term radiation storage and satellite technologies.